Refugee Narratives: World University Service's Ethiopian and Eritrean Scholarship Programmes in the Light of Current Practice

The West perceives itself to be confronting a 'refugee crisis' where refugees are viewed as victims
lacking agency, as risks to the host society and as resource burdens (Angouri et al, 2018). Refugee
experience is often construed as static, and the refugee the pawn of external forces and legal
frameworks. As Malkki noted (1996: 378), 'humanitarian practices tend to silence refugees', rendering
them passive recipients of others' aid efforts. Refugee research also frequently adopts a structural,
governmental, or legal focus which elides the long-term experiences of individual refugees themselves.
This project enriches existing work by adopiting a cultural-linguistic approach that, allied to rigorous
historical study of an earlier refugee context, seeks to address this gap and draw out lessons for best
practice today.
The project focuses on a UK-based programme, World University Service's training scholarships for
Ethiopians and Eritreans following conflict in these countries (examining the latter half of the 1970s
through to the 1990s). Through collaboration with ReConnect, it aims to compare this historical
perspective to the experience of refugees from Sub-Saharan Africa in the UK today. The research will
give refugees a voice, analysing the process of their integration into the host society and culture.
Specifically, given the educational character of the WUS programme, paralleled by ReConnect's work,
3
the research will study the qualitative value of intercultural awareness and professional development
as part of refugees' engagement with a host society.